Dynamic graph machine learning for early detection and characterisation of antimicrobial resistant outbreaks from acute care data

transmission. Hence the development of tools to combat AMR transmission, acquisition and outbreaks in these settings is a priority. This project will develop graph-based AI methods to innovatively characterise and detect early transmission and outbreaks of AMR in hospitals, with a focus on CPE, a rising form of AMR. Using large electronic health record (EHR) datasets and integrating whole genome sequencing (WGS) data, the project will enhance infection detection and control with modern AI tools.